Moduli spaces and curve counting invariants

The enumeration of geometric shapes or geometric configurations in a given ambient space is one of the oldest topics in mathematics, with roots stretching back to Greek antiquity. Classical questions include: How many circles are tangent to three given circles in the plane? How many conics pass through five points in the plane? How many lines exist on a cubic surface in three-dimensional space?

Despite their classical appearance, the answers to simple enumerative questions often require very sophisticated methods and can be very difficult to determine. The main focus of Rogers's project is the enumeration of complex algebraic curves (one-dimensional varieties) inside a higher-dimensional algebraic variety X via a set of enumerative invariants. These invariants provide solutions to long-standing and important problems in algebraic geometry while also serving as powerful tools for analyzing the geometry of X. Since the early 1990s, these invariants have attracted significant interest because they offer a rigorous mathematical interpretation of certain correlation functions in string theory.

The new perspectives introduced by enumerative invariants have led to numerous new questions, particularly regarding the relationships between different enumerative invariants, their enumerative significance, and a mathematically rigorous definition of a different set of powerful enumerative invariants initially proposed by physicists. The aim of Rogers's thesis is to study a recent set of better behaved enumerative invariants and compare them to earlier ones.